AR as a therapeutic tool to treat depression and anxiety using mindfulness techniques and CBT (MBCBT)

The research explores the potential of Augmented Reality (AR) as a therapeutic tool for improving mental health and reducing depression among NHS staff and patients in community and acute care settings. Given the increasing prevalence of depression, especially in high-stress environments such as healthcare, innovative interventions are urgently needed (Salari et al., 2020). This study will investigate how immersive AR experiences, integrated with mindfulness techniques and CBT, can deliver personalised, engaging, and cost-effective mental health treatments.
Depression is a prevalent mental health issue affecting individuals across various settings, including the healthcare workforce and the general adult population in the community and acute care environments. Within the National Health Service (NHS), the demands of high-stress roles, long hours, and challenging work environments have led to an increasing incidence of depression, anxiety, and burnout among staff. These mental health challenges impact the well-being of healthcare workers and their ability to deliver quality care, leading to broader implications for the healthcare system (Harvey et al., 2009).
This research proposes exploring Augmented Reality (AR) as an innovative tool for delivering mindfulness-based interventions to treat depression among NHS staff and patients experiencing depression. The project aims to assess the efficacy of AR in creating immersive therapeutic environments that facilitate mindfulness practice, improve mental health outcomes and enable individuals to maintain or return to work.
While AR has been used in mental health for anxiety and other disorders, its use for mindfulness-based depression treatment, especially among healthcare workers, is a novel approach. Demonstrating the efficacy of AR in this context could pave the way for its use in other high-stress professions or different mental health conditions.